COVID-19 Rapid Test Results Reporting

The Voscuris Cloud Platform is a digital health results reporting platform which facilitates rapid deployment of real time COVID-19 test results along with a COVID-19 symptom checker and ongoing symptom monitoring.

The project will deliver a technical solution to communicate COVID-19 test results to patients along with the ability to collect real world health evidence from positive testing COVID-19 patients for the monitoring of potential long-COVID symptoms. This provides GPs in primary care with tools to support their patients with monitoring and collating this information, and can also be applied in the future to additional COVID applications such as Phase IV COVID-19 vaccination trial monitoring.

Designed specifically for patient use, our platform provides clear presentation of results, the capability of capturing patient reported COVID-19 symptoms and the presentation of supporting content. Available across iOS and Android.